The Protocol Programme: the Innovative Wing Box Project

The aim of ‘InBox’ Innovative Wing-Box is to secure a robust set of integrated innovative technologies for wing-box, driven by the latest requirements for aero configuration and shape, for the next all-new Airbus product. This will be achieved by taking the key outcomes from recent UK funded collaborative programmes and to further expand the potential of the technologies identified.